Lambeth Net Zero Connections

One of the key non-technical systemic barriers to the delivery of Net Zero objectives is community engagement. A potential solution is the curation of a place-based ecosystem to facilitate:

1 / Innovation, community feedback, and ideation

2 / Local community engagement with current and future climate action initiatives

3 / Catalyse private sector investment

The Pathfinders Places Phase 2 feasibility study seeks to enhance the growth of a place-based ecosystem in the London Borough of Lambeth (LB Lambeth) through the development of an independent website/tool; Lambeth's Climate Partnership website. The consortium will seek to enhance existing features as well as build new ones, to:

1 / Facilitate local business access to market opportunities

2 / Build capacity and capabilities

3 / Enable knowledge exchange

During our project, the consortium will:

- Build on the learning from our Phase 1 work around barriers to participation and opportunities to address these

- Address two key non-technical barriers: **engagement and data.**

- Address **heat, power, and mobility** systems as well as other sustainability themes and take an integrated approach to these

- Develop and deliver a replicable model for successful engagement and implementation, sharing knowledge with others and supporting business case development

- Take a constructive approach to knowledge sharing and joint working across the Thriving Places cohort and beyond - Focus on equity and justice, through engagement, design and delivery